Artificial General Intelligence in support of General Practice Healthcare

"We face a crisis in the provision of primary health care. An increasing number of online technology solutions are available to help support General Practitioners (GPs). However, they have either failed to gain widespread support amongst GPs, or amongst the patients which they are intended to serve. At one end of the spectrum there are services which offer diagnostic services, employing scripted questions generated by decision tree algorithms, that fail to exhibit common sense or engage with the patient in a humanistic fashion. At the other end there are support systems that are backed by real doctors, but fail to offer patients a response in real-time.

Our approach is to employ artificial intelligence techniques with some diagnostic capacity, in a fashion that resembles the manner in which doctors usually interact with patients, something far closer to the ""bed-side-manner"" that we are used to. We are able to do this through the use of biologically inspired Artificial General Intelligence (AGI) developed over a period of more than ten years. One of the key differences is that the artificial agent that embodies these diagnostic skills, also has an awareness of the consultation process itself, and not only decides what to ask, but also decides when it should listen.

The deliverable from this project is the demonstration of virtual doctor, which enters into a consultation with a virtual patient in a stand-alone software simulation. A proof of principle in this project will allow us to demonstrate a patient-friendly real-time doctor's assistant. We are working closely with one existing service provider, and employ staff with both extensive and proven experience in primary care and in artificial intelligence development."